Bringing ancient disabilities and the emotions associated with them to present-day disabled people - their own stories in the past

The project looks at emotional responses towards disabled and different bodies in the ancient Greek world and aims to bring this knowledge to present-day museum audiences. The research questions explore the textual and visual language of difference and disability in Greek antiquity, different life situations and different treatments of persons as dictated by their bodies (with a focus on the emotions expressed and felt); as well as examine the modern reception of ancient disability and ask whether museums have adopted an adequately nuanced approach. Through engaging with multiple sources of written and material evidence, the first part of the project investigates how people living in Archaic and Classical Greece approached difference and disability. Building upon the pioneering Unveiling Emotions project (PI Chaniotis 2012-21), my research takes a novel interdisciplinary approach of applying theories from Disability Studies and combining them with concepts and methodologies from Emotion Studies. Seeing disability through the lenses of emotions will reveal the different rejection and/or acceptance strategies that the Greeks practised towards and by their disabled/different populace as well as how the latter's bodies and bodily experiences (their embodiment) were perceived. The second part of my project puts the theories and knowledge of the previous part into practice. I will conduct museum visits to study collections first-hand, evaluate the current engagement practices in museums, analyse how/whether the topic of disability in antiquity has been addressed, as well as run workshops to communicate the topic of ancient disability to disabled communities. Present-day disabled people are an under-represented and disadvantaged group in Classics; by engaging with them, the project aims to make us reflect on our current practices as well as challenge the current assumptions about their place and importance in the field, and beyond academia.